SOAS University of London and Eversure Limited KTP 22_23 R3

To develop a novel personalised pricing algorithm using multidisciplinary analytical tools that utilise rapidly growing and diverse datasets.